The Global Library

The Global Library Project reveals the importance of travel to and between libraries for the growth and exchange of knowledge in the early-modern world, from the transmission and translation of scholarship at the library coteries of northern Italy to the importance of a shared, global knowledge to the emergence of the first public libraries. Our research traces the journeys of English and Scottish scholars, merchants, and the earliest tourists to libraries across the world, examining how their interactions have served as a catalyst for the production of new knowledge, new trade, and revolutions in thought. By reconstructing the activities of these travelling readers in the library space itself, the project re-examines the early-modern library not merely as a repository of books, but as a vibrant meeting point of people, languages, and cultures. Our contemporary, anthropological research simultaneously examines the role of the public library as a place of refuge, revealing how and why displaced peoples in the UK access information services. By highlighting the obstacles to information access for asylum seekers and refugees, this research enables public libraries to strengthen and reinforce their offering for displaced communities. The project’s historical, anthropological, and literary approaches come together in our Library Access Programme, which, from city to city, opens up the wide array of cultural and information resources public libraries have to offer to asylum seekers and refugees. Through historic tours, creative writing and poetry workshops, archival close-ups, and the co-production of welcome literature and displays, the Library Access Programme is already changing how displaced communities access information services in the UK. In turn, these events create rich opportunities for sharing our historical and literary research with new audiences, putting our findings around migration and knowledge production in conversation with the archival treasures of each new city.
The renewal has three key areas of focus: (1) Scholarship Across Borders demonstrates how texts and ideas were shared and created at the early-modern library, from the works that visitors composed by way of thanks to their librarian hosts, to the first Scottish engagements with Arabic literature. Through the Renewal, the emphasis shifts from North America and Western Europe to the East, uncovering early English engagements with Russian language and culture through inter-library travel (2) Library Access provides a bridge between asylum seekers and public libraries, while creating opportunities for interaction among diverse communities in this shared cultural space. Building on our existing programmes – Library Access Norfolk and Library Access Glasgow –- the next stage establishes templates for cross-community exchange and expression in Lithuania and Greece (3) Libraries in Exile examines the self-archiving strategies of displaced peoples in South Asia: the Chakmas and the Rohingyas in Bangladesh and the Adivasis and Tibetan refugees in Dharamshala, India. By shining light on grassroots initiatives that have flourished in refugee camps and on the margins of society, this stage explores archiving as an act of protest, self-determination, and survival.